AI-Powered VR Construction Training Environment and Platform – SafeXtend

The construction industry faces ongoing challenges related to worker safety, skills shortages, and rising training costs. Traditional classroom-based training methods are often ineffective and fail to realistically simulate hazardous job sites. Current off-the-shelf training platforms also demonstrate several limitations that make them ill-suited to the needs of construction contractors.

Most platforms do not accommodate the mobile nature of construction work. On average, only 15% of workers in the sector have reliable internet access at job sites, preventing the use of online courses for the majority (85%) of the workforce. In-person classes also prove infeasible, as scheduling around fluctuating project timelines results in an average attendance rate of just 25% for external courses. Contractor needs are also not adequately addressed, with standard training modules found to cover only 30% of specific skills, processes, and equipment used on job sites. As a result, engagement is low, with 70% of construction workers reporting boredom or lack of relevance with generalised e-learning formats.

This project aims to develop an immersive virtual reality (VR) training platform powered by artificial intelligence (AI) to help address these challenges. The platform will utilise project-specific realistic 3D modelling of sites and specialised scenarios tailored to different construction sectors such as building, infrastructure, energy, and heavy civil. A variety of health and safety, equipment operation, and job-specific training scenarios will be developed for each sector.

AI techniques such as computer vision and natural language processing will be incorporated to provide individualised feedback to workers on their performance. Trainees will also be able to practice communication, problem-solving and teamwork skills through multi-user VR functionality. By delivering interactive, skills-based training in a safe virtual setting that is accessible anywhere via VR hardware, this platform expects to significantly improve worker preparedness, safety, and retention within the industry.